Glucostrip tehnology 4.0: towards painless diabetes management

In every engineering system, the regulation of its energy consumption has the most fundamental impact on its performance and lifetime. This is also the case for the most complex system known to date: the human body. Glucose is our body's main fuel and dysregulations in its production and consumption by the various sub-systems can cause from physical underperformance to the chronic clinical condition of diabetes.

This fundamental fact is the foundation of this project: to provide the world with the first smart glucose strip technology enabling the accurate personalized management of diabetes via non-invasive saliva testing. This unique sensing capability in combination with general health and lifestyle data management via a dedicated algorithm implemented in a mobile app, will allow unprecedent insight and control of diabetic patients over their healthcare and everyday life activities, especially benefitting children who are systematically avoiding frequent invasive testing.

This project will de-risk several aspects of the technology development for the test strip and the commercial case. Accelerating our existing plans for private investment into growing the business.